Project FLORABOT: FLOwer sector Robotics and Automation - Building Operations Technology for productivity

Project FLORABOT develops digital and automation technologies for flower packing factories to overcome the industry's reliance on seasonal migrant labor from the EU. The project aims to maximize production efficiency, and develop flexible automation solutions for bouquet-making operations. Collaboration with the MTC enables scaling developments to other sectors beyond the project's timescales.